Intermission

Have you ever wished you could pause on that fast-paced drama that is your life? To take a little time out? Maybe go to bed and watch the second half tomorrow? What if you could take a moment to breathe in the first half, mull over the story so far and then decide what happens next?

Well now you can...welcome to your Intermission. Intermission is a new self-reflection centre which offers participants a world-leading bespoke experience at the cutting edge of the health and wellbeing sector. Focusing on you achieving success, fulfilment and greatness, your Intermission will be a contemplative journey, guided by ambitious immersive technology and with help from professionally trained therapists, life coaches, and masseuses.

Intermission is a radical arts project which seeks to transform both the arts and culture and mental health and wellbeing sectors. It is an immersive, sensory and interactive experience which will use AI to give audiences bespoke encounters at scale.